Study of the feasibility of producing artificial pozzolana at existing cement facility for use as an alternative raw material in Portland Cement

The larger share of CO2 emissions in cement production is due to the calcination of limestone. This share can be mitigated through a process that reduces the clinker-cement ratio, using supplementary cementitious materials (SCM) such as natural pozzolans, blast furnace slags, fly ash and limestone filler.

Natural pozzolans are plentiful in some countries due to volcanic formation, but not in the UK or Ireland. Blast furnace residue and fly ash are becoming increasingly scarce following the mandatory closure of coal-fired power stations by 2025\.

This project will complete an in-depth feasibility study into the possibility of using abundant clay deposits in N.Ireland to produce an artificial SCM in the form of Natural Calcined Pozzolans (NCPs) for use in cement production. This will be aimed at replacing by-products such as Pulverised Fuel Ash (PFA) and Granulated Ground Blastfurnace Slag (GGBS) which are currently used as SCMs but are in decreasing availability in the UK.

It will also examine the commercial viability of processing the product in an existing standard rotary kiln used previously for clinker production.